The Long Haul: A Body Mapping Study Investigating the Legislative Gaps for Carers Living and Working with Long Covid

The Long Haul: A Body Mapping Study Investigating the Legislative Gaps for Carers Living and Working with Long Covid